Optimal frictional damping in bladed discs under rotating conditions

Investigation of solutions for predicting friction interactions between blades and dampers in blades disks. Desired focus on modelling and experimenting in the rotating frame to better capture real-life operating conditions and to examine relevant phenomena which arise due to assembly rotation. Of special interest is the uncertainty due to initial damper loading conditions. Aim: to describe damping performance and derive design principles accordingly.